Femtosecond spin dynamics in single-molecule magnets

The student will explore new ways to manipulate paramagnetic coordination compounds by creating femtosecond coherent vibrational wavepackets along the Jahn-Teller (JT) axis to enable optical control of the magnetic anisotropy. The project builds on the team's proof-of-principle results published recently (Liedy et al., Nature Chemistry, 12, 452 - 458 (2020)) and involves synthesis of new molecules, advanced measurements and quantum chemical calculations. The student will use state-of-the-art spectroscopic methods, such as ultrafast electron diffraction, terahertz EPR, and X-ray free-electron lasers, which will be accessed in collaboration with external project partners in Japan, Switzerland, Germany, and the US.